new teacher resource hub (part of teaglo.com - the teacher social network)

**the best teacher resources. in one place. for free**

teaglo.com launched in 2018, as an innovative social network looking to change the way teachers and schools engage in a digital age. We are bonded by a common vision -- to elevate the teaching profession, and empower educators with the tools to drive their own success. We are the only global social network that gives teachers complete control over their professional profile, network, and career, and finally provides schools with an alternative to expensive recruitment agencies. Think LinkedIn but for education.

The fact that teachers are overworked and under-resourced has never sat well with the teaglo team and this is even more apparent during COVID-19\. We share their frustration and want to do something about it. So, we're creating a tool to help teachers spend more time teaching and less time trolling through websites trying to find quality teaching resources... and often having to pay for the privilege.

Our project goal is to build a free resource hub for teachers and schools to effortlessly find, create, and share everything they need to succeed in one place. That means attracting the very best classroom, extra-curricular, CPD, distance teaching, and wellbeing materials from across education and the wider working world to one site. No more tedious searching late into the night. No more lost weekends. Less time spent finding/creating resources, means more time improving student-outcomes, improved teacher-wellbeing, and more time for CPD.

The new teaglo Resources Hub offers teachers free, unlimited access to:

* to the best teacher resources
* quality assured and peer-rated
* saving you time and money
* supporting great teaching
* improving student engagement and achievement